Use-By-Mate - Empowering consumers to reduce waste

THAW Technology Ltd is an engineering design consultancy with a difference; we start from zero,

applying our knowledge and skills to real life problems, inventing new and innovative solutions. Our

unbridled passion for product design allows us to guide others through each step of this creative

process, from design to manufacture.

This passion lends to the realisation of both creative and pragmatic solutions. We excel in Mechanical,

Product, Electronic and Simulation Engineering having worked in a wide variety of industries. With

close ties to many machinists and manufacturers, products can be turned round in days and solutions

become reality far sooner than believed possible.